Data-driven Digital Twins for the discovery of the link between shopping behaviour and onset of cancer

Different cancer types, such as ovarian cancer, usually present with non-specific and non-alarming symptoms. Consequently, people might delay GP visits and choose to self-manage their symptoms with over-the-counter medication. Using AI, we aim at investigating purchase behaviours from existing shopping loyalty card schemes to make novel discoveries about early diagnosis and risk of developing cancer. In this project, we want to develop machine learning methods for data-derived Digital Twins (latent variable models for mixed categorical, ordinal and continuous variables) to investigate novel behavioural indicators of cancer-diagnosis discoverable in mass transactional data for four cancer types (ovarian cancer, symptomatic oesophageal cancer, pancreatic cancer and colorectal cancer).